Bound to Change: the development of the British book trade from 1932 to 1995

In 1932 an innovative new scheme was launched in the British book business to encourage the giving of books as gifts. 'Book Tokens' were gift cards sold by booksellers in a range of values to be sent by the purchasers to their chosen recipients and to enable the free choice of a book or books to the value of the token at any participating bookseller in Britain and Ireland. The slogan adopted was 'the gift is mine, the choice is thine'. At first resisted by booksellers as complicated and fiddly to manage, the public took to the idea enthusiastically and the often beautifully designed and iconic cards became quickly the preferred present to mark Christmas, birthdays and other life events, especially for children. Through the prism of the Book Tokens scheme, the history of the book trade for the last seventy years of the twentieth century can be charted and especially how it moved from being an elite trade to a mass market. The history of the scheme embraces social, economic and cultural history and how reading habits and tastes changed, as well as new retail practices. The scheme continues today and in the new digital publishing world and the challenges faced by bricks and mortar retail, this history continues to have contemporary relevance and lessons for the future.

Potential impact
1. Organisation and catalogue of the previously unorganised archive of Book Tokens Ltd to make it accessible to future researchers.
2. The organisation of a conference at the London Book Fair (April 2014) on 'Book Trade History. Why is it important to you?' for book trade professionals.
3. Articles in the trade and general press on 'the future of real books'.
4. Possible Radio 4 documentary
5. Presentation at the annual conference of the Booksellers Association.